RURALITIES: Climate smart, ecosystem-enhancing and knowledge-based rural expertise and training centres

The project ‘Climate smart, ecosystem-enhancing and knowledge-based rural expertise and training centres’ (RURALITIES) delivers an ecosystem-enhancing and climate action driven expertise and learning framework organised in hubs e.g., the ‘RURALITIES’, comprising a series of innovative methodologies with the learner at its core, supported by a comprehensive network of living labs, and a blockchain based digital platform combining the Internet and wireless technologies, to assist engage, connect and empower actors. This is done via a multi-point approach e.g., multi-actors, multi-disciplines, multi-systems, multi-scale, multi-sectors, and multi-levels. RURALITIES is rooted in the recruitment, preparation, training and coaching of 1.000+ facilitators (KPI) distributed in all participating countries, for a variety of tasks (e.g., trainers, facilitators, role models, hub coordinators, etc.), and who play a significant role in creating the matrix and the platform upon which the learning framework is built, develops, and evolves. RURALITIES proposes to ideate, implement, futureproof, validate and deliver the expertise and learning centres via real-scale practicing in 7 simplified rural socioecological systems (SIMSES) e.g., demonstrators, 2 in Italy, 1 in the United- Kingdom (UK), 1 in Slovenia, 1 in Spain and 1 in Romania. RURALITIES coordinates identified actions of local, regional authorities in supports of rural innovation in regions and economic sectors where rural innovators are not yet engaged in a relevant network. RURALITIES coordinates identified SIMSES networks promoting rural innovation solutions whilst establishing innovative multipoint ‘RURALITIES Hubs’ of expertise and training on rural innovation. This is done via coordinating action for the managing authorities and regional bodies influencing regional and national policy instruments in Italy, the UK, Slovenia, Spain and in Romania.